Development of antibody-drug and antibody-protein conjugates for immunotherapy: novel linkers and release strategies

Theme: Bioscience for Health

The PhD will involve work on the chemistry of new linker strategies for antibody-drug conjugates for cancer therapy. Antibodies will be conjugated using these linkers to anti-neoplastic drugs or therapeutic toxins, or to cytokines to trigger immunogenic responses (immunotherapy).

Linkers will be developed that release the covalently bound drug or protein upon a light stimulus (UV/visible/near IR), or upon addition of a small-molecule triggering agent.

A new linker system developed for drug release will first be tested on a small molecule model system. After success at this level, the system will be adapted for use with cell penetrating peptides for cellular studies, before being tested on antibodies.

Additionally, work will be performed to develop non-cleavable antibody-protein conjugates between antibodies and cytokines for use in immunotherapy, to improve upon current fusion protein technology.

The student may also be involved in work to develop a CO releasing metalloantibody for cancer therapy, building upon work previously performed in the group investigating artificial CO releasing proteins.

ENWW:
- The PhD will involve detailed analysis of the kinetics of bioorthogonal labelling reactions
- Statistical analysis will be performed on all data obtained from cellular studies, for example assays to quantify toxicity of the designed linker and studies to quantify linker release at the target site (following conjugation of a fluorophore in the place of a drug/therapeutic protein)
- Molecular modelling may be performed to model whether a new design for a photo-triggered drug release strategy would be successful prior to synthesis